Fatigue durability of a longitudinally seam-welded rectangular hollow sections

To evaluate the fatigue durability of seam welded hot finished rectangular hollow sections through detailed characterisation of the weld, full scale testing and FE analysis. To then compare these to seamless sections under the same fatigue conditions.